Digital Investigations: Strategies to Disrupt Cyber Crime as a Service

My research concentrates around Cyber Crime as a Service, specifically the strategies and techniques that law enforcement uses to bring down CaaS and the strategies and techniques criminals use to protect their operations. By examining different criminal service providers and law enforcement takedowns of these providers, a catalogue of different high level strategies and specific techniques can be formulated, and a comprehensive mapping of the CaaS ecosystem can be created. Outputs of this research include a paper on this mapping and the catalogue, a systematic literature review paper, and potential collaboration with law enforcement.